The Robert Gordon University And The UK Offshore Oil and Gas Industry Association Limited

To develop a capability for accurately profiling offshore worker's size in a systematic and sustainable way, informing safety equipment, working environment design and operational procedures.